Revealing the hidden coding potential and dynamics of the mammalian transcriptome

Technical abstract
In recent years transcriptome sequencing (RNA Seq) has become a widely used technique in both fundamental and applied biological research. The Turner Lab at the world-class Babraham Institute studies the molecular processes that control development and function of lymphocytes. The lab uses the latest RNA Seq-based methods for exploring transcriptional regulation. This work contributes an important step towards a systems level understanding of immunity. The Turner Lab has partnered with Babraham-based Eagle Genomics Ltd., a leading bioinformatics cloud consultancy business, in an exciting PhD training opportunity due to begin in October 2014 (or potentially later in the 2014/15 academic year).